Biofilm management in food processing environments

Ozone is one of the most powerful biocidal agents known to science: bacteria, spores, viruses and biofilms are

all susceptible to destruction by ozone. Anacail are currently developing the technology for the food packaging

industry through the treatment of sealed packs. The technologyhas potential application in a linked area:

reservoirs of contaminated liquid (drains) in food processing plants. Parallel work in assessing ozone on a

number of pathogens and has shown the potential for ozone to treat biofilms. With InnovateUK support

Anacail will develop and evaluate in real factory environments, a prototype for destruction or growth inhibition

of Listeria in food factory drain wells thus reducing infection spread and cross-contamination.